The Corporation in American Fiction of the Long 20th Century

This project examines the consequences of the corporation for American fiction across the long twentieth century. It treats the American corporation as a historical phenomenon and focuses on fiction from four key periods: the turn of the twentieth century, the Second World War and mid-century, postmodernism, and the early twenty-first century. It will argue that the American corporation is inseparable from the country's literary culture during the 20th century, and that the work of American authors in this period reflects and reflects on horizons of possibility in genre, content, and style created by corporations. Methodologically, the project will blend historical contextualisation with close readings of literary texts, aiming to show ways in which American fiction engages with and repurposes popular discourses about corporations and companies.